Anglo-Irish Technilogy Development - prototyping

This grant is a follow-up to "Anglo-Irish Technology Development - Development of millimetre optics components for ALMA" project. The collaboration formed by this project has now designed a high frequency horn array and have consulted with Laser Micromachining Ltd. in Wales (https://www.lasermicromachining.com/) about the possibility of manufacturing a prototype. This grant is to fund the fabrication of this prototype.